PatentPulseAI: An AI-based solution to automatically assess the value of patents in the creative industries to catalyse venture investments.

This industrial research project aims to solve the challenge of patent valuation especially for SMEs in the creative industries by developing a software that utilises advanced artificial intelligence algorithms to understand complex patent data. The tool combines structured patent data and other data sets to reliably and explainably derive an initial valuation of a patent within seconds.